Smart and efficient ways to construct, maintain and decommission with zero emissions with transport infrastructure.

The overall objective of CIRCUIT is to develop a holistic approach supported by digital solutions and guidelines to foster the introduction of innovative engineering practices in the whole construction supply/value chain to foster The overall objective of CIRCUIT is to develop a holistic approach supported by digital solutions and guidelines to foster the introduction of innovative engineering practices in the whole construction supply/value chain enabling circular, sustainable resilient and smart transport infrastructure and a wider deployment of Green Public and Innovation Procurement. This will be achieved by: i. developing and deploying an innovative open-source digital platform (with advanced Circularity analytics and Supply/value chain matchmaking tools) interoperable with traditional engineering/ design (BIM, Digital Twinm LCC, LCA) and traffic simulation tools; ii. introducing modular solutions, ecodesign and reusing concepts as alternative to traditional designs; iii. maximizing the use of biobased, Secondary Raw Materials (SRM) and Secondary Construction Elements (SCE) as alternative to traditional ones; iv. including in the decision making process of transport infrastructures design and route planning, information from updated traffic simulation tools to reduce incidents, accidents, congestion and future scenarios with autonomous vehicles). New elements and technologies for Circular, Smart, Resilient and Sustainable transport will be included in the design process to facilitate infrastructures upgrading and a quick adaptation to smart mobility and operations. CIRCUIT will also provide knowledge and technicalsolutions by exploiting the potential of fourstrategic pillars: Digitalisation, Recycle, Reuse and Energy. Different technologies will be validated in each of the pillars to deliver a holistic approach suitable for different transport modes, the urban and interurban environment, and the different stages of the life cycle of infrastructures.